SMARTlines - automating condition inspection in the construction industry

The SMARTlines project is a novel and timely application of emerging AI technologies to automating pipeline surveys in the UK construction industry.

COVAILENT brings valuable domain knowledge, toolchains, technical skills and training datasets to the project with the goal of developing a new proof-of-concept tool which demonstrates significant real-world productivity improvements vs. today's state-of-the-art.

Further market research and business-case development will be conducted during the project to help focus subsequent development and accelerate commercial exploitation.